Lumispec development

Lumispec is a unique cloud based lighting design software suite for lighting professionals. It combines independently tested photometric data with manufacturer data in order to advise on appropriate use of energy efficient lighting specification that meets or exceeds building as well as health and safety regulations. The use of robust data and industry validated calculations ensures that a qualifyable and auditable assessment of both the current and proposed lighting estate can be created. This can be used to support ESOS requirements in the UK, Clause 24 in California as well as other country specific energy reduction programmes.